Advanced Epi Materials + Devices Ltd

Silicon semiconductors underpin many aspects of modern life, but are reaching their limits as more demanding

applications emerge, requiring improved electrical or thermal performance, biocompatibility or chemical

resistance. Silicon carbide has long been recognised as a better alternative for these applications but it has until

now been difficult and expensive to produce. Recently World-leading Physicists at the University of Warwick

have invented a new process to grow silicon carbide on standard silicon wafers by adapting standard, widely

used silicon processing equipment. This disruptive technology will unlock many opportunities in areas such as

emissions monitoring, electric vehicles, medical sensors and high performance LEDs. Through the ICURe

programme, the researchers have become entrepreneurs. They have developed their ideas through contact with

over 110 industry experts and are now launching a spin out company called Advanced Epi, which is expected to

become an important part of the UK’s Compound Semiconductor industry.